Higher order calculations for precision physics at colliders

We will develop new techniques necessary to make theoretical predictions of collider observables at next-to-next-to-leading order in perturbative QCD.